A Mental Health Patient Centric Continuous Care Solution: The Balsamee Care Solution

The Balsamee Care Solution is aimed at addressing the challenges faced by the healthcare system by providing a mobile solution for young mental health sufferers to manage their condition at home. The Balsamee Care Solution is specifically aimed at young mental health patients who use the Child & Adolescent Mental Health Services & are managed by Community Intensive Therapy Teams (CITT). Patients under a CITT experience mental health problems such as eating disorders, psychosis, affective disorders or repetitive self harm. This innovative cross agency methodology involves many different stakeholders such as healthcare professionals, teachers, social care workers, the patient & their family therefore it is resource intensive & requires careful coordination. Balsamee will develop a first of its kind patient centric fully mobile solution to facilitate the communication between the multidisciplinary teams in CITT. The solution will facilitate continuous care & enable community empowerment through the integration of remote health monitoring solutions & provide mobile applications to the stakeholders for instantaneous reporting, feedback, awareness & progress tracking using innovative approaches such as self-monitoring & socio-medical networking. This will help improve the accuracy of the data collected about patients for care delivery purposes, empower patients by enabling them to manage their condition at home, support the deployment of resources around the child more effectively to help achieve a better quality of life & reduce the consequences of mental health in their adulthood.